Bio self-assembled molecular wires

This PhD will address a currently unmet need, which is the development of a robust modular approach for assembly of extended single atom metallic wires for use in electronics. These are essential if the full potential of engineering/synthetic biology is to be realised.

The project will, for the first time, use de novo designed coiled coil components to self-assemble extended single atom metallic wires, by addressing the following questions:

1) what are the length limitations of such wires;
2) how close can metal ions be positioned;
3) can one control the precise positioning of different metal ions (goal: directional electron transfer*);
4) can these wires be designed to span across membranes;
5) what levels of conductance can be achieved;
6) can electrode performance be enhanced using bio-assembled molecular wires:
7) can wires with redox gradients* be designed.

Through an iterative feedback loop, crucial sequence-performance relationships will be established, which scientifically advance the peptide, bio-inorganic and inorganic communities, as well as those interested in bioelectronics.